The Global Electricity Revolution for Consumers

Tempus Energy TE has been established to exploit a disruptive technology and business model that permits all electricity users to benefit directly in electricity cost savings. The TE technology can shift realtime consumption patterns to optimise trading on the electricity market within each half hour, through prediction and consumer usage management, leading to buying electricity more cost effectively. This project will demonstrate the technology with real customers, both domestic, commercial and electricity storage. To demonstrate the value of better matching usage to periods when wholesale prices are low, either because demand is low or power from renewable sources is plentiful, TE will launch as an electricity supplier and build an ecosystem of technology partners which connect the SAM and the trading platform to the consumers. The project will focus on enabling the connectivity of this value chain such that it delivers substantial financial and environmental benefits. TE aims to unlock the smart energy business model in UK and overseas.